Advancing EO Applications in Agriculture

A 2 year, collaborative R&D investment by Ecometrica, Envsys and Rothamsted Research aims to develop initial

wall-to-wall applications of Sentinel Earth Observation (EO) derived information products for environmental

compliance and productivity monitoring in agriculture. Innovation is needed to develop the processing

methods, calibration / validation processes and demonstration applications that be scaled-up to run across

large areas on a continual basis, producing actionable content to be used by national agencies and businesses.

The project will make use of a new Earth Observation data management facility (EO Lab) being established at

Agrimetrics and will be an early demonstrator of how content management systems can be used to manage IP

and realise commercial opportunities for agricultural information services in UK and export markets.